Inter-organizational Competition in Humanitarian Governance

At first glance, the fact that several International Organizations actively address the same complex issues that characterise today's world seems natural: global policy problems are inevitably complex and multi-faceted. However, if that was all that accounted for multiple IOs operating on the same issue, we would witness high levels of coordination and cooperation among the organizations involved. In some cases, not only IOs do not coordinate, but they compete over resources and policy competencies. While competition among IOs and NGOs or other non-state actors is plausible under certain circumstances (indeed, some NGOs were established with the aim of keeping IOs accountable), the fact that states would establish IOs only for them to compete and generate inefficient policy outcomes seems counterintuitive. Those who have taken the time to examine some cases of inter-IO competition in detail have reached different conclusions regarding its results: does competition duplicate efforts and waste scarce resources or does it promote innovation and efficiency? Before establishing whether and under what circumstances it is a desirable outcome and when instead it should be prevented, it is necessary to understand where inter-organizational competition comes from. What are the drivers of inter-organizational competition? When do organizational imperatives take over larger policy goals? This research projects investigates why and how International Organizations (IOs) compete instead of collaborating to find solutions to problems of international relevance.

Inter-IO competition is an inter-organizational interaction where two or more IOs seek to secure the resources made available by states to address a policy issue, at the expense of other organizations. I argue that inter-organizational competition is the result of the interaction between states' interest in diffusing policy responsibilities across different institutions and bureaucrats' perceptions of an opportunity to expand their institutional mandate as an opportunity (or of threat if the expansion is carried out by other IOs). If states' preferences regarding the approach to policy issue x diverge, then they will operate through alternative organizations in order to advance their interests. Bureaucrats within IOs will try to 'sell' their organization as the best alternative to these states, as a way to secure the competencies and resources necessary to ensure organizational survival. Civil servants within IOs will therefore want to include policy issue x under their IOs' mandates. Since mandate expansion into issue area x happens simultaneously across IOs, bureaucrats perceive the mandate expansion of other organizations, which depend on the same set of resources, as a threat to the survival of their IO. This will strengthen their determination to secure the most resources and the most competencies in the issue area x. At the aggregate level, we can therefore observe inter-IO competition, where two or more IOs seek to secure the resources made available by states to address a policy issue, at the expense of other organizations.

I focus exclusively on Formal Intern-Governmental Organizations (FIGOs), which are intergovernmental institutions that were established through a multilateral treaty and are endowed with a permanent secretariat. During the first year of my DPhil, I reviewed the relevant literature and started building the theoretical framework of my project. Over the next two years, I am planning to test my theory and the related hypotheses through an in-depth analysis of a small number of case studies, relying on semi-structured interviews and relevant policy documents to gain evidence. I aim to include IOs that differ in terms of policy remit, regional focus, etc. in order to maximise variation and allow for generalizability of my findings to other IOs without compromising on the quality and depth of the insights that my analysis will provide.